Earthquakes without frontiers: a partnership for increasing resilience to seismic hazard in the continents

Between 2 and 2.5 million people have died in earthquakes since 1900, and approximately two-thirds of those deaths have occurred in the continental interiors, far from the plate boundaries. Over this time interval, advances in the scientific understanding of earthquakes have been translated into impressive resilience in regions where the hazard is well understood (eg California, Chile, and Japan). Here, resilience is defined as the ability of a community to resist, accommodate, or adapt to the effects of an earthquake, to maintain critical basic functions, and to recover after the event.

Comparable advances have not, however, taken place in most parts of the continental interiors. Instead, many parts of the continental interiors, and particularly the Alpine-Himalayan belt, have seen a major increase in vulnerability to earthquakes in the last few decades, due to a wide range of social, economic, and governance issues. Increasing resilience to continental earthquakes and their related hazards is therfore an urgent scientific and societal priority. This goal requires a holistic view of earthquakes, and collaboration between physical scientists, social scientists, practitioners, and governments on a scale that has not yet been attempted. Our project knits together three groups with extensive and successful track records in (i) the science of earthquakes and related hazards [COMET+, the Dynamic Earth and Geohazards research group in the National Centre of Earth Observation, and the British Geological Survey Hazards Group] (ii) exploring the social science of resilience to emerging hazards and risks [Institute of Hazard, Risk and Resilience, University of Durham, and associated researchers] and (iii) the use of research to promote evidence-based policy [Overseas Development Institute].

First, we shall establish a global partnership between researchers from six UK universities, two UK research centers, and representatives of a wide range of governmental and non-governmental organisations from countries across the Alpine-Himalayan belt. This partnership will be focused on communication and sharing of research needs and knowledge gaps, basic research findings and outputs, and new approaches for building resilience to earthquakes across the region.

This partnership will carry out coupled physical- and social-science research in three case-study areas (China, central Asia, and the Himalayan front). Our understanding of earthquake occurrence across this large region is currently too poor to provide detailed estimates of likely earthquake probabilities and effects at the sub-national scales needed by communities - let alone to provide forecasts of earthquake occurrence.

One component of the project involves research into the locations of active faults across the region, the rates at which they are currently deforming, and the ground shaking that they are likely to produce. This basic physical science research, which will also include the effects of secondary hazards such as landsliding, will provide baseline scenarios about the hazards in forms that are meaningful for, and usable by, the communities at risk.

At the same time, we shall map and identify the societal factors that help or hinder the creation of resilience to those physical hazards. This holistic approach to resilience will include investigation of cultural practices and adaptations, economic considerations, social mechanisms, and the role that governance at all scales plays in determining how resilience communities are to earthquakes.

The overall framework of this project, provided by the ODI's RAPID methodology, will allow us to draw upon the expertise of the partner organisations, and the research findings outlined above, to generate a set of evidence-based toolkits and policy recommendations that together will define the pathways by which resilience to earthquakes can best be increased, both in the case-study areas and across the entire partnership.

Potential impact
The immediate impact of this work will be in the countries participating in the study. These countries have a number of government-funded or -run institutions with responsibility for seismic hazard assessment and planning, such as the GSI (Iran), CEA (China) and Ministry of Emergencies (Kazakhstan). These bodies will benefit through identification of earthquake-related hazards; capacity building through training of students/researchers and exposure to the wider earthquake hazard community; and evidence-based information to influence policy decisions.

National and international NGOs, and regional organizations and networks will benefit from development of more systematic approaches to assessing vulnerability and building resilience; understanding of the governance `landscape' that underpins their activities; and provision of materials and expertise for training and education. Training activities will include both project-specific courses run by ODI in Y4-5, and input of research results and expertise into training programmes run by our partners. The ODI-run courses will focus on policy makers and operational agency staff; training run in collaboration with our partners will include techniques for physical hazard and vulnerability assessment.

During the lifetime of this project, we expect that the benefits will flow to other nations in Eurasia, particularly the Central Asian republics, where there are comparble seismic hazards, and there are already expressions of interest at high political levels for joining the partnership. In addition, the surveys of other nations, particularly Italy, Greece, and Turkey, will both contribute to, and derive benefit from the earthquake science carried out under this partnership.

The project will also have significant impact on the Global Earthquake Model (GEM), a public-private partnership to develop a global understanding of earthquake risk. NERC and BGS are partners in GEM, and some COMET+ investigators are already contributing their own inputs on faults and countries they have been studying. Several of our overseas Partners are also their own national representatives on GEM, so there are multiple and clear links to make sure the new science from this Partnership, which will be highly relevant, is channelled effectively into the GEM project.

The Insurance and Risk Industry, both in the UK and overseas, is concerned with earthquake hazard and catastrophe planning. It is a principal driver behind the GEM project and is clearly interested in the constantly-evolving understanding of earthquake hazard. We are well connected to this industry through: (1) the BGS and NERC Council, which includes Mr. Rowan Douglas of Willis Re; (2) the COMET+ Advisory Board, which includes Dr. Andrew Coburn of Risk Management Solutions (RMS); (3) Prof. Robin Spence of Cambridge Architectural Research Ltd, who is a member of the Willis Research Network and on the Scientific Board of GEM.

Large, damaging earthquakes are rarely out of the news for long, and the public appetite for informed and clear explanations of natural catastrophes is insatiable. Such events are virtually certain to occur during the duration of an this project. We shall pursue energetically the opportunities to engage with the public through lectures, broadcasts, web sites and briefings to UK government agencies and NGOs. Many of the investigators on this proposal are regularly engaged in this activity.

Education will form an enduring impact of this project. We confidently expect that exceptional young researchers from the counties involved will be attracted into this programme and will be able to pursue graduate studies or post-docotoral work, through state-sponsored, or philanthropic support. This is a route through which we have in the past helped countries such as Iran and Mongolia to grow their capacity in earthquake science.